University of Hertfordshire and Harlow Group Limited

To introduce the capability to employ Advanced Manufacturing methods for fully integrated enterprise-wide intelligent resource planning embedded in the culture across all functions in the business.